WIREWAX - IntelliTag

Global IP video traffic will account for 79% of all consumer Internet traffic by 2018. With
video content increasingly consumed online instead of via broadcast TV, ad spends are
migrating to the web. However, web video is still a passive medium which does not fully
exploit all the potentials of digital web technologies. Interactive video aims at filling this gap
by creating engaging user experiences such as clickable or shoppable videos or immersive
storytelling. Interactive videos are typically produced as single, very customised projects by
creative designers and software developers for a specific video identified by the client. This
procedure is limiting the exploitation of interactive videos into the current online video
market where thousands of videos are released every day both for advertisement or content
broadcasting. With IntelliTag, users will be able to efficiently, automatically or semiautomatically,
create a large number of interactive videos just by specifying a set of metadata
without the need of any specific technical knowledge. Tags or “hotspots” in the form of
graphical calls-to-action will be linked to the specific elements appearing in the video and
their motion will be tracked to allow the viewer to interact with the actual moving element.
The system will be provided with an intuitive Graphical User Interface (GUI) which will
allow the user to specify the elements of the videos that need to be made interactive. The user
will be able to create overlays to be associated to a specific metadata in order to display
product information, behind the scenes videos, competitions and any other external content to
be linked to the video. Through this process the video will be made “intelligent” and
connected to the web around. The system will make use of the most advanced Computer
Vision and Machine Learning algorithms to extract semantic information from visual and
audio data and associate them with interactive content to be displayed in the video.